R&D For Faux Fur

"Faux produce and sell luxury Faux fur clothing and home furnishings. Our designs are conceived , designed and produced in England .
We are at a stage where we now need to carry out lots of R&D to create Faux fur ranges that are as close to real fur as possible . We will do this with local factories ."